An Antimicrobial Self Sealing Coating for Vascular Access Grafts

A Vascular Access Graft is an artificial artery implanted into the arm of a patient who requires regular, lifesaving haemodialysis because of kidney failure. It links an artery to a vein; the patient is connected to a dialysis machine by inserting two large bore hypodermic needles into
the graft. Post-needling haemorrhage is a common complication (the puncture site continues to bleed excessively after the needles have been removed). When this occurs the consequences often lead to infection and urgent / expensive corrective surgery. ESP Technology Ltd has identified a gap in the market for an antimicrobial self-sealing coating for
vascular access grafts.